BRAIded Novel beam STructures with Opportunities in Railcar Manufacture BRAINSTORM

Driven by the rail industry's challenges to industry and academia known as the 4Cs - reduce Cost and Carbon emissions and improve Capacity and Customer satisfaction - project BRAINSTORM aims to develop and demonstrate the applicability of braided composite structures to a novel, lightweight, modular railcar solution. With extensive expertise and knowledge in rail, automotive, bus and aerospace, project partners TDI, Far-UK, CBL and WMG provide a radical approach to rail vehicle lightweighting, as well as leading to significant opportunities for exploitation and creation of a UK-centric supply chain in this industry.